Robotics & Remote Sensing for HMA & ERW Survey: Southeast Asia Feasibility Study with LMIC Collaborator Engagement

To build international collaborations in LMIC countries contaminated by landmines and explosive remnants of war (ERW) to determine how; robotics, space, aerial and ground-based sensing can help improve the land-release process, increase productivity and provide better safety for the survey and eventual clean-up of environments contaminated by explosive hazards. To also help educate representatives from LMIC countries regarding benefits provided by autonomous & semi-autonomous robotics, both airborne and ground-based. Building collaborations, staging a workshop and completing a feasibility study is expected to lead to large scale, follow on project developing systems and field testing techniques aimed at helping deal with deadly contamination that has plagued Southeast Asia for decades.

Potential impact
This feasibility study/collaboration building project is expected to be a catalyst to pave the way for a larger project, securing permissions, technical support and political will to collaborate regarding system development of robotics and remote sensing systems for the survey of landmines and explosive remnants of war.
Knowledge transfer will help LMIC representatives better understand such novel technology to de-risk full-scale deployment and provide a solid basis for translational funding. Collaboration will be essential for testing in-country and to make sure systems offer value and are fit for purpose.
Holding in-country workshops and field visits to contaminated sites will also help UK researchers gain a better understanding of LMIC needs. The socio-economic impact of removing explosive remnants of war is far reaching, impacting; food production, transport, housing, water supply and infrastructure. A secondary benefit to the UK of this research is that it will be a stepping stone to help with security in other post-conflict environments, helping improve global stability as well as providing a platform from which novel sensing and robotics technologies can be developed and potentially spun into other relevant sectors.